Mechanisms and implications of climateinduced shrub expansion in the Arctic

This project investigates the role of mycorrhizal fungi in climate change-induced shrub expansion in the Arctic. The PhD research involves cross-site data synthesis and site-specific research on Svalbard in the European Arctic.